EuroFIR-Nexus - The EuroFIR Food Platform: Further integration, refinement and exploitation for its long-term self-sustainability

Technical abstract
The objective is to further integrate/refine the EuroFIR Food Platform (EFP), to improve/ support the ways research is undertaken into relationships between food, diets and health in Europe. Our focus is on extending application and exploitation of validated food data and tools for pan-European nutrition studies and networked usage, implementation of standards and best practice. This together forms the basis of long-term sustainability through the newly established legal entity EuroFIR AISBL). Six Work Packages are included: Quality standards & certification; Systems integration & operational support; Integration & business development; Training; Dissemination & Management. The revised consortium has 35 existing EuroFIR partners (18 as 3rd parties/EuroFIR AISBL members). The already achieved high-level institutional commitment will be further strengthened. The new General Assembly consists of executive representatives of all beneficiaries (who are also AISBL Members), thus real and durable integration is achievable. The Executive Board will work closely with EuroFIR AISBL to provide an integrated approach to joint activities and stakeholder engagements. A high-level External Advisory Board of key users/stakeholders from Europe and internationally will ensure that food data, other products and services are fine-tuned to stakeholders needs, keeping Europe at the forefront of leadership and innovation in this area. Outputs are consistent with the ETP `Food for Life’ and will further support Theme 2 (FP7) in food and nutrition research contributing to the structuring of leadership and innovation in this area. Outputs are consistent with the ETP `Food for Life’ and will further support Theme 2 (FP7) in food and nutrition research contributing to the structuring of the European Research Area and world-class scientific/technological excellence. Additionally, the outputs bring the EFP in alignment with the current European CEN Standard on Food Data and its application.